Diagrammatic tensor categories and representation theory

Diagrammatic tensor categories are an active research area featuring ideas from quantum algebra and classical representation theory. In this project, we will first study questions of semisimplicity for so-called Temperley-Lieb categories with labelled regions by elements from a Frobenius algebra. The classical Temperley-Lieb algebra is one of the most studied diagrammatic tensor categories. Later, we may explore generalizations of these categories and connections to FI-modules or algebraic geometry.